The Robert Gordon University And Sylvan Stuart Limited

To develop an innovative constructional design for affordable low carbon all-Scottish timber houses to the highest environmental performance standards.